Manchester Metropolitan University and Greater Manchester Combined Authority KTP 24_25 R1

To develop, test, and embed an Artificial Intelligence Assessment Framework Tool that will allow users from across the public sector to understand the risks, limitations and opportunities of AI tools and technologies.